Petit Pli - Expanding Clothes That Grow

Petit Pli is the most innovative and sustainable childrenswear company in the world. Petit Pli creates 100% PET outerwear ensembles that grow with children, through 7 discrete sizes (fitting children aged between 9 months and 4 years) by embedding a patent-pending technology in garments. With children growing through 7 discrete sizes in their first two years on Earth, Petit Pli's circular approach to garment design and technology significantly reduces waste & emissions generated at point of production, transportation and use.

Further, Petit Pli's garments act on a psychological level reframe clothing and plastic value (ahead of an exploding population), along with decelerating childrenswear obsolescence by extending the use-life of garments to reduce the volume of discarded garments entering the wider environment. Petit Pli achieves this by embedding a patent-pending structure in machine washable, rainproof, windproof outerwear childrenswear ensemble garments

In this 12 month industrial research project Petit Pli seeks to carry out industrial research to improve the circularity of existing suits and development of new IP and products. Below are the three main outcomes of the project.

Improve circularity of existing products - conducting R&D into using Petit Pli's patent-pending technology with recycled PET fibres, with the intention of creating suits for sale composed of recycled PET fabrics.
Develop new IP - Petit Pli have identified new expansion innovation involving the creation of composite PET fibres using recycled/virgin PET which stands to further improve PP suit durability and climate versatility.
Develop new products - Petit Pli intends to exploit knowledge gained from prior Innovate UK Project 25130 feasibility study into maternity market for investigative engineering of maternity and mobility apparel production prototypes.